Safely transforming phytoremediation crops into bioenergy

**Public description**

This project will optimise technology to efficiently and safely produce biogas using plants grown on contaminated land.

Terra Power is based in the UK and was founded to develop this technology. The project involves partners in the UK, UAE, and Indonesia.

* Our UK partner, Loughborough University, brings research expertise, AD capabilities, and all required lab equipment. Terra Power worked with Loughborough to deliver a successful proof-of-concept project, and published results in a co-authored paper in the peer-reviewed International Journal of Phytoremediation (June 2020)
* Our UAE partner, Zest Associates, brings cleantech commercialisation expertise, green finance expertise, start-up incubation experience and project leadership capabilities critical for successful delivery.
* Our Indonesian partner, Nexus3, brings access to test sites, skills in site characterisation, toxics management, and testing the production of mercury-absorbent polymer locally, maintaining relationships with target communities, policymakers and local subcontractors.

This project supports the production of cost-effective and locally secure low-carbon energy for the energy-poor in countries affected by site contamination, tackling the energy trilemma. The project also delivers co-benefits including reduced carbon emissions, valorising remediation activities, improving health, especially of women and children, restoring soils, create local economic development, in turn addressing Sustainable Development Goals 1, 5, 7, 8, 9, 10, 12, 13 & 15, and supporting compliance with the UN Minamata Convention on Mercury.